CampusInfinity- Next Gen OPO Hardware

We look to offer a revolution in work place atmospheric monitoring- providing an innovate solution that looks to put real-time data at the heart of monitoring and subsequent conditions.